Pervasiveness and Welfare Consequences of Quantity Discounts in the Retail Sector

Quantity discounts are a common business practice in which firms offer lower unit-prices for purchases of larger quantities of an identical product or service. For example, the price per-litre of a 1.5L bottle of Coke is usually lower than that of 0.5L or the price per-kg of a 0.5kg pack of Kellogg's Special K is lower than that of 0.75kg. Quantity discounts enable firms to increase profits by discriminating between high-demand and low-demand consumers and by incentivizing purchases of larger quantities at lower costs but can be detrimental for some groups of consumers and society overall.

For instance, in the context of sugary foods and drinks, by incentivizing purchases of larger volumes, quantity discounts may lead to an excessive intake of added sugar. To encourage individuals to eat and drink healthier, many jurisdictions introduced policies such as restrictions on advertisement, nutrition labels and guidelines in schools, and sugar taxes. However, despite the efforts in designing and implementing these policies, quantity discounts in sugary foods and drinks remain largely unregulated, with potentially negative consequences for public health and public spending.

Despite a vast theoretical literature and widespread anecdotal evidence, there is little empirical work on the diffusion of quantity discounts in the economy and their possibly large-scale consequences for society. This lack of empirical evidence has limited the scope of recent policy debates on the social desirability of quantity discounts, especially in those product categories such as sugary foods and drinks in which their consequences could be most controversial.

Relying on an exhaustive purchase scanner database, the first aim of this project is to fill this empirical gap in two ways:

1. I will conduct a systematic empirical investigation of the pervasiveness, evolution, and aggregate consequences of quantity discounts in the US retail sector since the early 2000s.

2. A ban on quantity discounts could serve as a previously unexplored policy to limit the intake of added sugar, as a possible complement or even an alternative to existing policies like sugar taxes. I will evaluate the effectiveness both of a ban on quantity discounts and of sugar taxes on the soft drink industry. I will investigate two unintended consequences that may mitigate the effectiveness of these policies but are not yet well understood: spillovers to other product categories of sugary foods (e.g., chocolates and biscuits) and interactions between quantity discounts and sugar taxes.

The lack of systematic empirical evidence on quantity discounts is partly due to the complexity of implementation of appropriate statistical methods for the analysis of product categories including thousands of products, as is nowadays common in the retail sector. The second aim of this project is then to facilitate the empirical investigation of quantity discounts and the related policy debate in two ways.

3. In recent work (Iaria and Wang, 2022), I proposed statistical methods designed to alleviate this methodological bottleneck. To facilitate their use by other researchers and practitioners, I will develop a free ready-to-use package for the statistical software Stata and a related instruction manual.

4. By collaborating with policy-oriented institutions and engaging with policy makers, I will contribute to the policy debate and inform the wider public about the implications of quantity discounts and their eventual regulation, particularly in those product categories where over-consumption may negatively affect public health and increase public spending.

Overall, this project will contribute to the academic and policy debate on the desirability of quantity discounts but will also potentially transform the use of quantity discounts in the retail sector and impact the wider public of consumers whose shopping, eating, and drinking habits are in many ways shaped by quantity discounts.